An investigation into the 21cm hyperfine signal during the epoch of reionisation'

Which will be a project using Bayesian statistical analysis to attempt to work towards finding the 21cm global signal using data that will be acquired from REACH. The project will be on the borders of theory and data analysis as if the 21cm signal is detected it will be buried deep under noise of various radio sources arising both on earth and in outer space